distriBind - Intelligent Premium Income Prediction for Carriers and MGAs

"distriBind is a transformative platform for the Insurance delegated authority market, allowing Insurance Providers to share necessary information quickly and more accurately, and delivering AI-led analytics and forecasting. distriBind was founded in 2017 by Industry experts with many years' experience in the Insurance Market which has allowed them to identify a genuine issue in the market and propose an innovative and effective solution.

This project will enable distriBind to research, test and develop a proprietary algorithm to deliver forecasting and anomaly detection around insurance premium income.

This information will provide better business planning, assist compliance with new accountancy standards under IFRS17, and help ensure insurance capacity is available in the market.

This project represents the research and proof of concept stream of an initial phase of delivering a broader platform dedicated to this market segment. The broader platform will aid efficient data sharing between participants, reducing cost and speeding cashflow."